AI-powered childcare matchmaking

Borne out of our passion for modern, intuitive, and comprehensive solutions to the challenges of early parenthood, **our vision for this project** **is a new way of connecting parents with private child carers through a game-changing "childcare matchmaking" process, powered by artificial intelligence, available on a technology platform**. An optimal match between parents and child-carers benefits everyone:

- The parents, who will be able to balance better their desired parenting style with career aspirations;

- The child-carers, who are more likely to have rewarding professional experiences; and of course

- The children, who will grow up in a more stable and harmonious environment, nurtured by satisfied parents.